The University of Manchester and Independant Power Engineering Consultants Limited

To develop servitisation business models and growth and communication strategies to exploit service products in overseas markets